Collecting and Curating Popular Music Histories

Despite being a prominent aspect of social and cultural history, museums have not traditionally collected popular music materials. However, in recent years there has been an increased interest within this sector in collecting and displaying material which tells popular music histories. Around the world different museums and galleries have offered temporary exhibitions focused upon popular music venues, artefacts, artists and contexts. A number of dedicated visitor experiences have also been established which focus wholly on popular music. In concert with this some museums have begun actively collecting popular music material.\n\nThere is a need to review the ways in which the history of popular music culture in all its forms is being preserved for the future. This study will review how this heritage is being cared for. Focussing on UK museums it will investigate and compare how museums value, preserve and interpret popular music heritage. It will explore the ways in which museums work with other custodians of popular music and consider the implications of much of this material currently residing in private ownership.\n\nThere has been little academic work which has investigated the issue of the preservation of popular music materials and the ways that these allow us to interpret history. Museums remain key sites for learning about history and are public institutions through which narratives about history are disseminated to the public. The project will look at the possibilities opened up by museums in dealing with the subject of popular music. Through interviews with museum curators and the development of case studies it will explore how museums can further develop ways to interpret and transmit music histories. It will consider how museums can tell these histories in new and exciting ways which go beyond the written form by working with sounds, images and material culture. \n\nThe outcomes of this research will be of interest to academics, museum professionals, archivists, collectors and the wider public. The project will enable the sharing of information and ideas about the representation of popular music histories. Through work with different museums and their collections it will identify examples of current practice and offer a theorisation of particular issues related to the collection and interpretation of popular music. It will draw on popular music scholarship to critique the ways in which histories are constructed and narrativised. The research findings will be shared through public events, communication with practitioners and written outputs. The project aims to develop understanding of the value, importance and uses of popular music materials and so inform museum practice and the future development of collection policies.